COMBINATORIC OF MINIMALLY UNSATISFIABLE CLAUSE-SETS

The basics of the anticipated PhD topic, the study of minimally unsatisfiable formulas (MUs) of low complexity,
have been established. A first result, to be submitted to SAT 2017 (the main conference of the field) in March,
is a new proof of the MU(2)-characterisation.
Also a first journal submission should come out of this, which will include more material on MU(1).

So I am happy with the progress, and I am confident that the PhD will be successfully completed.